Bridging Robotic and e-Health Innovations: Acquiring Comprehensive Knowledge from Norwegian Experts for Enhanced Assisted Birth Training in the UK.

In today’s rapidly evolving medical landscape, the amalgamation of eHealth innovations with pioneering medical procedures holds immense potential to redefine how medical training and patient care are approached. With an eye to the horizon, I, Dr. Aghil Jafari, am enthusiastic about undertaking a transformative knowledge-exchange journey to Norway. My focus is on comprehending the possibilities and implications of haptic robotic interfaces for the prospective realm of assisted birth training. Childbirth, intrinsically intimate and profound, is interspersed with inherent medical complexities. Tackling these demands intricate and nuanced training a facet that can be vastly amplified using hyper-realistic simulations. While the vision of a haptic robotic system dedicated to assisted birth training is still embryonic, the expertise foundation, I believe, can be discovered in domains where Norway and, in particular, the University of Agder, has showcased excellence. Under the auspices of the EPSRC overseas travel grant, we lay out a focused plan:

Specialized Learning: By leveraging the combined strengths of Professor Filippo Sanfilippo’s expertise in robotics and Professor Elin Thygesen’s insights in e-health (both University of Agder), this collaborative endeavour aims to provide an in-depth understanding of how robotic interfaces, especially haptic systems, can be integrated into assisted birth training tools. This could be done through engaging in comprehensive discussions and learning sessions with Norwegian experts, primarily Professor Filippo Sanfilippo, to understand the advancements in robotic haptics and their potential applications in medical training, and collaborating with Professor Elin Thygesen to delve deep into the integration of eHealth protocols and how they can complement future training modules, such as assisted birth.

2. Knowledge Acquisition & Feasibility: While the technical intricacies are vital, the broader goal is to comprehend how such advancements can be effectively introduced into the UK’s medical training paradigm. This encompasses understanding potential customizations, adaptability challenges, and ensuring that the tools developed are in tune with the UK’s healthcare protocols.

3. Repatriation of Expertise: The essence of this initiative is to ensure that the knowledge and skills garnered from Norway are effectively brought back and disseminated in the UK.

The ultimate aim is to build the UK’s internal capacity to develop, adapt, and innovate in the assisted birth training domain.
By immersing in these visits, our intent is clear: to bring back to the UK a blend of technological expertise and hands-on training acumen. This proposal goes beyond introducing a new training modality by ensuring that the UK’s medical community is equipped to utilize, adapt, and potentially further this technology.

In summary, this overseas venture signifies the UK’s proactive approach to global collaboration for domestic advancement. By seeking out, acquiring, and repatriating cutting edge knowledge, we aim to redefine the contours of assisted birth training in the UK.

Applicants:

Dr. Aghil Jafari - Project Lead (PL) & Principal Knowledge Repatriator
Professor Filippo Sanfilippo - Specialist in Robotics and Haptic Interfaces
Professor Elin Thygesen - Specialist in eHealth

This synergy is geared towards driving innovation in assisted birth training, paving the way for more realistic, safe, and impactful training experiences in the UK.